Safeguarding the Legal Rights of Young People

Context:
Nearly 90,000 young people, those between 10 and 17 years of age, were arrested in England and Wales in 2016 (Ministry of Justice, 2017). When arrested by the police, young people must be made aware of their legal rights before they are questioned. These rights include protections such as their option to remain silent and consult with a solicitor. It is imperative that these legal rights are explained to young people clearly, and that they demonstrate full understanding of their legal rights. A failure to meet these requirements can have dire consequences. First, young people must comprehend these legal rights in order to exercise them and make informed decisions during their interaction with the police. Second, if a young offender does not comprehend their legal rights, their subsequent statements may be ruled inadmissible in court and offenders could be released back into the community. Thus, the human rights of young people and the integrity of police investigations are contingent upon young people understanding their legal rights.

Previous research has shown that the legal rights delivered to young people contain complex information that is difficult to understand. In addition, only a small minority of young people studied were able to understand the legal information presented to them. The findings from previous research thus raise questions about how well young people are being protected when speaking with the police. The impetus is on researchers to continue to tackle this important societal issue.

Aims and Objectives:
The first goal of my research is to improve legal literacy amongst young people. The second goal is to develop a model of the various factors that impact young people's ability to understand their legal rights. This research is the first of its kind that seeks to systematically examine and improve the comprehension of legal rights amongst young people in the UK. Specifically, this research will help contribute to the emerging research examining comprehension of important legal information.

Applications and Benefits:
Findings from this research will contribute to the resolution of a major societal challenge - improving legal literacy amongst young people. This research will have important implications for young people, police organisations, and the general society. The research will benefit young people by helping them understand their legal rights when speaking with the police, ensuring that they are able to make informed decisions. Police organisations will benefit through the provision of practical tools to check comprehension of legal rights, ensuring the integrity of their interviews and investigations. The results from this research will also reduce the risk of false self-incriminations amongst young people due to misunderstanding their legal rights. Further, this research will also help reduce the risk of an offender evading prosecution and being released back into the community due to poor provision of legal rights. Overall, this research will contribute towards informing evidence based policies and legislation at local, national, and international levels.

Potential impact
Who will benefit from this research?
This programme of research addresses the fundamental societal challenge of improving the legal literacy amongst young people. Specifically, this research will contribute to the body of knowledge about how well young people understand their legal rights, and possible ways for ensuring that the legal rights of young people are protected during police interviews.

The main beneficiaries of this research include academics in various areas of psychology (e.g., developmental, cognition, social), young people, police organisations, human rights organisations, and the general public. The aforementioned stakeholders will be engaged in meaningful dialogue and collaboration through a number of activities such as regular e-newsletters, practitioner reports, public lectures, and police training (see Pathways to Impact).

How will they benefit from this research?
Academics. Findings from this research will help inform academics who study comprehension through developing the groundwork for a model of the various factors that impact young people's ability to understand their legal rights. Findings from this research will also help inform those who study ways to ensure that complex messages are understood (e.g., education and understanding lectures; medicine and understanding adherence to post-surgical instructions).

Young people. The proposed research will have a major benefit for young people by helping them understand their legal rights when interacting with the police. A key output to ensure that young people benefit from the results will be the provision of a graphic novel. The graphic novel will highlight the core results of this research (i.e., comprehensible legal rights) in an accessible manner.

Police organisations. Findings from this research will help police organisations identify current best practices and areas of improvement when interviewing young suspects. In addition, the results will ensure the integrity of police investigations as interviewers will be provided with empirical tools to ensure that young people comprehend their legal rights.

Human rights organisations. Results from this research will be disseminated to human rights organisations (e.g., National Association of Youth Justice, Fair Trials International) to ensure that these key stakeholders are informed of the consequences of low legal illiteracy and ways to help safeguard young people's legal rights when being questioned by the police.

General public. This research will contribute towards public safety in two key way. First, results of this research will help reduce the risk of false self-incriminations amongst young people due to them misunderstanding their legal rights. Second, this research will also help reduce the risk of an offender evading prosecution and being released back into the community due to poor provision of legal rights. In addition, the public will also be provided with an understanding of science and how research can be used to solve real-world problems.

Overall, this research will lead to establishing meaningful connections with academic and non-academic stakeholders. The overarching goal is to foster the co-production of knowledge and establish a sustained relationship to work towards solving important societal challenges.